The University of Nottingham and Marleton Cross Limited

To optimise the molecular composition of a polymeric reinforcement resin to develop new products and access new markets in the manufacture of reinforced shower trays and associated bathroom and kitchen resin based structures.